Enabling Growth in Electronic Arts

Electronics as art is an emergent field that needs support and encouragement. There are over 100 independent manufacturers of just guitar effects in the UK alone, but most struggle to realise their visions because they are forced to work with large scale manufacturing that doesn't understand their need for small quantities of beautiful and complex designs. I aim to provide a service to support these artists, to help them realise their visions, both through contacts and knowledge, but also by providing tailored small-scale assembly of the tiny chips and parts that they want to use, in a one-to-one structure where they can create their visions exactly as they want them to be with a UK business they can trust and rely upon. With my services I will help many fantastic small businesses scale up and become successful instead of functioning at a subsistence level and teetering on the brink of closure.